Towards a Global Standard for Secjure and Trusted Exchange of digital Information on Sysrtems Risk Status

Cambrensis developed (on a previous TSB project), a new interactive dependency modelling technique; that enables organisations to model and monitor, in real time, the chain of critical dependencies they rely on. The approach is top down, just in time, burrowing, fractal like into the detailed statuses of just the vital entities. It allows tracking of explicitly defined, externally provisioned state dependencies; and the calculation of the degree to which they are affected by failures of these dependencies.Together with the software developer (Intradependency Ltd.) and The Open Group, they have in this project, successfully developed an Open Standard to enable sharing of this trusted risk and dependency data to considerably anhance the power and scope of the methodology.